Meridional Overturning circulation at 26N and the North Atlantic heat COtent (MONACO)

RAPID-WATCH is providing a unique continuous observational time series of the Atlantic meridional overturning circulation (MOC) at 26 N for the first time. The crucial question in this proposal is the link between the MOC and meridional heat transport (MHT) from the RAPID-WATCH observing system and the variability of oceanic heat content in the whole of the North Atlantic inferred from Argo floats. We have strong evidence that the ocean heat content variability from seasonal to interannual time scales (months-10 years) is mainly in the upper 2000 m of the ocean, and therefore can be sampled using the Argo floats. Argo is an international experiment to measure the temperature and salinity of the upper 2000 m of the global ocean using over 3000 profiling floats. Understanding the links between the full depth monitoring of the MOC at 26 N and the heat content of the upper 2000m of the North Atlantic is important. For example, a decrease in heat transport at 26 N and a normal heat transport at the latitude of UK, would lead to cooling of the ocean between these two latitudes, which could influence the strength of westerly winds and alter the temperature and rainfall patterns over the UK and Northern Europe.